Manchester Metropolitan University And Peter J Douglas Engineering Limited

To influence organisational and behavioural change in a traditional industrial sector and to develop an innovative, embedded and bottom-up approach to developing a health and safety culture.